Building an End-User Programming Framework for the Internet-of-Things

Description

The emerging infrastructure of the Internet-of-Things (IoT) offers unprecedented opportunities to build systems which integrate networks of things, services, and people. The expansion of the borders of systems to capture data from ambient and personal sensors, communicative tools, mobile and ubiquitous computing devices, defines a dramatic increase of the sensing substrate which can be used as the basis for the construction of the next generation of computing systems.

However, the heterogeneous and distributed nature of this substrate introduces new requirements for developing systems over the Internet-of-Things. Designing, programming or managing these new environments requires metaphors, interfaces, and interaction strategies for supporting programmers in the construction of IoT systems. Additionally, many IoT application scenarios require higher personalization and contextualization. Despite the sophistication and prevalence of user centered design methods, it is increasingly problematic for software developers to anticipate the needs of users at design time. In many situations, end-users themselves (either domain experts or consumers) should be enabled create and adapt systems to their preferences.

Approach

This project aims at building an end-to-end software development environment for the Internet-of-Things to support end-users in programming tasks. A central goal to the project is to enable end-users to build IoT applications using the combination of natural language commands, semantic search and visualization. The proposed programming environment is built upon the concept of schema-agnostic data environments, where end-users are abstracted away from the underlying data representation and can program using their own vocabulary.

Research Questions

1. Can semantic parsing (using Q-learning methods) provide the foundation for developing an end-user programming (EUP) environment using natural language for the Internet-of-Things?
2. How to support the evaluation of the quality of an end-user programming framework (building the supporting metrics and benchmarks)?

EPSRC Research Areas

Natural Language Processing, Pervasive and Ubiquitous Computing, Human-Computer Interaction